Discovering which subsets of mesenchymal stromal cells support acute lymphoblastic leukaemia (ALL) cell growth in the bone marrow

Who shakes hands with the enemy? Discovering which subsets of mesenchymal stromal cells support acute lymphoblastic leukaemia (ALL) cell growth in the bone marrow.